Ancient Objects - New Stories

This participatory research project will investigate the biographies of understudied (not selected for display) Roman-era objects in the archives of two museums/heritage sites in the East Midlands: The Jewry Wall Museum (Leicester) and The Chester House Estate (Northants). The investigations will combine guided archival research with the use of cutting-edge equipment acquired through an AHRC CapCo grant awarded to the School of Archaeology and Ancient History (SAAH) and will involve KS2/3 (7-13 years) pupils and young people with Special Educational Needs and Disabilities (SEND) (16-25 years). Participants will visit the archives to select and handle objects and will carry out guided archival research. They will attend interactive workshops where CapCo equipment will be used to investigate objects selected by participants. Their research and responses to the investigation will be showcased through a range of digital and pop-up displays co-created with staff from the organisations involved which will be incorporated within the interpretation at both sites.
Accessible digital resources for Key Stage 2/3 and SEND teachers will be developed (including videoclips of the investigation) linked to SAAH's highly successful KS2/3 Life in the Roman World (LitRW) programme for schools. Through a workshop for teachers the project will show the potential of arts and STEM integration for enthusing and empowering young people as creators, innovators and leaders within their communities, and will strengthen and enhance existing research, learning and Knowledge Exchange (KE) partnerships between SAAH, local schools and heritage sites in the East Midlands. The project will provide training, mentoring, school and community engagement opportunities for early career researchers, professional archaeologists and heritage professionals, simultaneously building capacity within SAAH, University of Leicester Archaeological Services (ULAS),
Leicester City Council (LCC), The Chester House Estate (CHE) and the Northamptonshire Archaeological Resource Centre (NARC).